raincloud

Rain Cloud is an internet-connected weather device that tells you if it’s going to rain soon.

It gives at a glance, actionable information. You can place it wherever you may need it, near your umbrella, boots or coat. It connects to a weather network for better forecasting and it is a beautiful object to have on display.